PrOBE - Predictive Obsolete Behaviour Engine

PrOBE - Predictive Obsolete Behaviour Engine – is a software platform designed for decommissioning of energy

assets, particularly in harsh environments where unambiguous information is critical and can slow projects

down. The software automatically takes any/all available heterogenous data and continuously mines and

structures it so that predictive insight can be quickly gleaned. It can be used to predict and prevent issues, as

well as used for building realistic scenarios either for humans or robots to utilise to speed up their work

decisively and safely.